The University of Warwick and Gordon Ellis & Co KTP 21_22 R2

To characterise and implement an agile framework for digital manufacturing based on a multi-functional deep learning approach to streamline key manufacturing operations